Queen's University of Belfast and AilseVax Limited KTP 23_24 R3

To develop and embed a new platform for the rapid identification and validation of cancer vaccine antigen candidates to generate next generation cancer vaccines with broader and enhanced efficacy.